Specialised Devices/Packs for a Rail-based Backpack Technology

Shuttlepack is much more than a traditional backpack. Its innovative technology enables the bag to be moved rapidly to the user's front. Identified customers include ramblers, commuters, photographers, tourists and skiers. Shuttlepack will provide the following key benefits: - Quick and easy access to belongings; - Improved back comfort through better air circulation - the bag sits off the user's back (on the rail) and can also be moved to the user's front; - Improved security of backpack contents in crowded areas - the bag can be moved to the front where it can be seen, thus deterring pick-pockets. There is also the potential to mount different devices and packs onto the rail to meet the more specialised needs of other user groups - for example, emergency services, people with limited mobility. This project focuses on the challenge to identify further user groups and suitable solutions at an early stage. This will be critical in providing: - A 5 year research and development plan for future Shuttlepack products; - Material used to promote further fundraising and crowdfunding campaigns.